Community sports programmes as a means of reducing violence and antisocial behaviour in young people in London: A mixed-methods approach to maximising

Homicide is the third leading cause of death in young people. As knife crime reports once again rise in socioeconomically-deprived areas, tackling youth violence warrants urgent action. Tackling youth violence can take many approaches (educational, psychosocial) and be delivered in many settings (schools, communities, religious institutions) but sports programmes have been highlighted by young people as a powerful and engaging method for reducing violence and antisocial behaviours. Sports involves physical activity which has known mental and physical health benefits as well as positive impacts on well-being, cognitive flexibility, and self-esteem. However, beyond this, team sports in competitive contexts such as football can offer a forum for learning and practicising effective emotion regulation and social skills, which have been linked to reducing youth violence. Youth violence prevention is a key strand that cuts across a range of West Ham United Foundation's (WHUF) community projects. As an anchor organisation within East London's community, WHUF is in a unique position to a) deliver a range of activities to support young people in overcoming the challenges they face and b) being a hub to bring other stakeholders (sporting organisations, local government, schools, police) together to tackle wider public health issues such as youth violence. However, such initiatives need to draw on guidelines and best practices that are rooted in evidence. But before such guidelines are produced, a clearer picture of how sport and physical activity relate to reducing youth violence is needed. Here, we propose to address gaps in the literature by working with WHUF to identify how sports contribute to reductions in youth violence. We propose three studies spanning different methodologies. Study 1 will use secondary data analysis to explore whether sports engagement is concurrently and longitudinally associated with early precursory signs of youth violence (externalising behaviours, poor emotion regulation and social cognitive abilities). Study 2 will extend Study 1 by exploring changes in physical activity (assessed using wearable technology) co-occurs with and temporally-predicts changes in externalising behaviours, emotion regulation and social cognitive capacities, as they occur in real-life contexts during a one-week sports programme. Study 3 will use an audit and qualitative approaches to understand and compare how different community sports organisations across London target violent and antisocial behaviour. We will focus both on the programmes that different organisations offer to young people and the ways they embed information or strategies around the management of aggression, violence and antisocial behaviours. Our findings can better inform how sports programmes can be structured to maximise their benefits. In turn, this information can also contribute to the wider discussions around youth violence in East London, of which WHUF is at the heart of.